University of Hertfordshire and ID Scan Biometrics Limited

To introduce the capability for developing new products in the field of human facial image verification for automated identity authentication.